RNA Editing Ligase 1 as a Novel Drug Target for Diseases Caused by Trypanosomatid Parasites

The goal of this project is to exploit the unique and essential RNA editing process in trypanosomatid parasites as a target for the identification of much-needed new drugs of benefit to the animal product food industry. Our validation of Trypanosoma brucei RNA editing ligase 1 (TbREL1) as a drug target (Schnaufer et al., 2001), the availability of a high-resolution TbREL1 crystal structure and high-throughput screening assay (Zimmermann et al., 2015), the development of an efficient system for production and purification of recombinant, active REL1, the identification of low micromolar REL1 inhibitors, and the development of computational tools to study REL1-small molecule interactions (Amaro et al., 2008; Durrant et al., 2010) make this enzyme a promising and ripe target for drug discovery efforts.

The protist parasites Trypanosoma congolense, T. vivax and T. brucei brucei are responsible for devastating economic loss by causing disease in livestock (http://www.fao.org/ag/againfo/programmes/en/paat/home.html). Related trypanosomatid parasites cause "neglected tropical diseases" that kill >100,000 people annually and put millions at risk (http://www.who.int/neglected_diseases/diseases/en/). All trypanosomatid pathogens require a unique form of RNA editing for mitochondrial gene expression. A key enzyme in this process is REL1. Orthologs of REL1 in T. congolense, T. vivax and T. brucei are virtually identical, and those in the human pathogens T. cruzi and Leishmania spp. are very closely related, which offers exciting potential for the development of inhibitors with broad anti-trypanosomatid activity. The mammalian hosts of these parasites lack enzymes closely related to REL1. We recently identified 170 low-micromolar REL1 inhibitors in a high-throughput screen (HTS) carried out at the University of Dundee's Drug Discovery Unit, and additional hits are currently emerging from HTS collaborations with GlaxoSmithKline and the National Institutes of Health in the US. Prioritised inhibitors are now in the hit-to-lead optimisation phase, a collaborative project supported by a Wellcome Trust Project grant to Achim Schnaufer at the University of Edinburgh (Supervisor 1; expert in trypanosome molecular biology), Prof Rommie Amaro at the University of California, San Diego (Supervisor 2; expert in computational and theoretical methods to study biological systems, including protein-ligand interactions) and Prof Michael Greaney (University of Manchester; expert in synthetic organic chemistry).

This PhD project will involve participating in hit-to-lead development, specifically testing inhibitors in vitro (activity assays for REL1 and control enzymes; biophysical characterisation using ITC and surface plasmon resonance; toxicology studies) and in vivo (against trypanosomes and control cells); preparing REL1-inhibitor complexes for crystallisation; and exploiting REL1-inhibitor structures (obtained by crystallography and/or computational predictions) for improving potency and selectivity. The combined expertise of the collaborating labs provides an ideal environment for the interdisciplinary training of PhD students.